Development of biocatalysis tools for the production of cis-3-hexenol from vegetable oil waste streams

This project aims to use synthetic biology principles to derive a platform of new recombinant enzymes to be utilised for the production of key flavour compounds used by the food and personal care industries. Our innovative approach will make use of sustainable feedstocks and waste vegetable oil to derive high value fine chemicals of great current importance to the flavour and perfume industries. The project involves the discovery and development of novel/optimised enzyme systems followed by determination of the kinetics of the desired biotranformations and demonstration of the proposed process(es) at batch pilot scale.